SWEPT2

SWEPT2 follows the successful “Simulated Wake Effects Platform for Turbines” project to establish the viability of GPU-based fluid dynamics simulation of turbine array wake interaction effects. With a view to growing a UK-based technology supply chain, the original partners (DNV GL, Zenotech and the University of Bristol) will be joined by the Offshore Renewable Energy Catapult (providing access to LIDAR data for validation), STFC Daresbury (to apply the latest in big-data analytics to the challenge of comparing CFD & experimental data), CFMS (cloud computing integration and optimisation), and the universities of Surrey, Strathclyde and Imperial College – to provide expertise in wake turbulence and wind tunnel data. SSE has agreed to independently assess the functionality and value of the service during the project. SWEPT2 addresses the energy trilemma by (i) reducing costs, thus enabling a displacement of fossil fuels thereby (ii) cutting carbon emissions & (iii) reducing dependence on insecure imports.